Mass Efficient Computing

Traditionally, a computing system is optimised for one of two things; power or performance. Mass-Efficient computing sees that adoption of a new paradigm, where the system is instead optimised for mass. By developing an architecture tailored to minimising mass, it is expected that it is possible to reduce the mass of a contemporary system by a factor of 2-5 times.

A mass-efficient architecture shall optimise at the system level, using the state-of-the-art in energy scavenge systems, photovoltaics, sensors, actuators, energy storage, imaging systems and microelectronics. It is expected that trading off different parts of these systems, combined with a new way of thinking with mass-efficient systems shall lead to novel solutions. A successful implementation of mass-efficient computing shall have significant implications across a number of fields such as nano-drones, implantable medical devices, miniaturised sensors and robotics.